University of Wolverhampton And Odour Services International Limited

To investigate odour bio filtration systems and develop a new generation of non chemical systems using sulphur ? oxidising and other bacteria as the filtration agent.